Omic investigation of chondrocytes response to varying mechanical load - assessment of aging and impact stress

The population is living longer and the burden this has on our health and wellness is ever increasing. As we age we are subjected to age-related pathophysiology, where cells are exposed to an increasing number of intrinsic and extrinsic pro-apoptotic stimuli and stresses. While this genetic, programmed cell death plays an essential role in cell and tissue homeostasis, an excess of these stimuli have been linked to an age related decline in cell number and ultimately impaired physiological function. We have developed bone/ cartilage impact models that allow us to apply physiological or pathophysiological loads to cartilage discs in vitro. We have demonstrated that cell death is a programed physiological response and have begun to elucidate some specific cellular signalling pathways based upon lipid and calcium signalling and Ca2+ overload. However, our preliminary investigations have demonstrated that a wide range of redundant pathways may be involved in chondrocyte physiological or pathophysiological response(s) to impact and this limits the utility of reductive, targeted investigative approaches. Therefore, a more systematic and thorough 'omic-based approach is necessary to elucidate the mechanisms underpinning chondrocytes response to impact load stress, especially when elucidating the difference(s) between physiological or pathophysiological response(s) to impact. Due to the dynamics of the response we are particularly interested in investigating cell signalling that takes place both before and after changes in gene expression have had a chance to occur (e.g. intracellular signalling events such as phosphorylation), thus ahead of transcriptional modulation.
This project will help our understanding of key regulatory pathways in cartilage homeostasis and chondrocyte survival, important components of locomotor physiology and ageing. This knowledge is key to understanding what maybe referred to as 'scientific wellness' or indeed healthy ageing, a key BBSRC remit. Our project also offers the opportunity to develop a detailed understanding of cell survival in response to extrinsic, or injurious, pro-apoptotic stimuli, which will have significant impacts across a range of cell and tissue types.
Crucially, the underpinning knowledge gained through this study will have wider implications and the potential to stimulate further studies, both in terms of molecular regulation of cell fate and potentially more clinically in terms of therapeutic intervention and lifelong health. Thus, this vital project will offer the student a unique opportunity both for high-impact outputs, state of the art scientific skills and enhanced employability.
The student will be exposed to a wide range of state-of-the-art techniques and equipment, with the knowledge and facilities to enable this project available in the partner laboratories. Both academic supervisors offer expertise on the core techniques involved. Professor Townsend brings expertise in cellular stress and survival mechanisms, and using 'omics to interrogate such pathways; whist Dr Graham and our industrial partner, Waters, bring in untapped levels of mass spectrometry sophistication that will help explore chondrocyte stress loading. The student will also be offered a unique opportunity to learn basic modelling and coding skills in order to simulate mechanical force using the custom build DACS system.